Promatrix

Clients in the construction industry especially have many standards they need to adhere to such as ISO9001,CDM & CHAS. ProMatrix when developed will enable companies with one click to produce a report that shows how their processes comply with standards & regulations.